Multi-channel waveform reconstruction for dark matter searches with LUX-ZEPLIN

LUX-ZEPLIN (LZ) is a next generation direct dark matter detection experiment that will start collecting data in the first half of 2020. It will search for evidence of dark matter particles scattering off xenon nuclei, which results in ionization and scintillation signals that can be recorded with photomultiplier tubes (PMTs). Each PMT produces waveform data: a sampled, time-series representation of the response for individual detector channels. Typical particle physics analysis pipelines proceed by first summarizing each individual waveform (e.g., as the area under a pulse, time above a threshold, etc.) thereby reducing the quantity of information significantly. Subsequent stages of the analysis then operate on these reduced quantities whilst combining multiple channels together in order to reconstruct the underlying event that occurred within the entire detector. The goal of this project is to develop a more generic approach, that connects the final physics analysis directly to the original waveform data, using modern high-performance computing and deep learning techniques, including the combination of convolutional neural networks (CNNs) and Graph Convolution Neural Networks (GNNs) to produce a new method to reconstruct underlying event parameters based on the raw waveform inputs. While the project is to be carried out within the context of dark matter searches at LZ, the general method should also be of interest and applicable at other particle physics experiments (e.g., DUNE or Mu3e) and possibly beyond, for any network of connected devices.